Silicon Cloverleaf

Silicon Cloverleaf introduces a quantum computing system based on Quantum Motion's spin qubit technology. At its heart lies a two dimensionally scalable quantum processing unit (QPU), integrated with control systems and a user interface.

What sets Cloverleaf apart is its scalability. Its architecture is designed to demonstrate a scalable tile and allow for easy expansion. Advanced semiconductor fabrication techniques enable the system to grow in complexity with minimal spatial increase.

Cloverleaf offers a blend of proprietary routines for system optimization and automatic calibration and the flexibility for custom user scripts to demonstrate algorithms.

The chip is designed by Quantum Motion and fabricated in leading foundries, ensuring consistent delivery of high-quality chips and a straightforward upgrade path to larger systems as the technology progresses.